University of the West of Scotland and HF Group Limited KTP 25_26 R3

To streamline operations, release capacity for growth, increase productivity and enhance management insight through the application of machine learning and development of an enterprise-wide digital ecosystem - HF CONNECT .